Fluid processes in smart microengineered devices: Hydrodynamics and thermodynamics in microspace

The current microfluidic devices market is $2 Billion and expected to double by 2016. Such microdevices are usually integrated in multifunctional units, which not only offer numerous advantages over traditional large-scale technologies, but also provide a multitude of potential uses in many different research fields that exploit fluids in confined geometries. They have numerous practical applications including drug delivery (e.g. inhalers, microneedles), analytical devices, point of care diagnostics, continuous flow small scale intensified manufacturing, pharmaceutical research, clinical and veterinary diagnostics, etc. In microchannel devices fluids flow in confined geometries and although significant progress has been made, understanding how the different phenomena occurring across a wide range of lengths scales, from molecular-scale processes to macroscopic hydrodynamic ones, and how they are related to each other, is still lacking. More specifically, the proposed research focuses on how microstructures, e.g. membranes, microcontactors, or patterned substrates, affect the hydrodynamics and thermodynamics of multiphase flows in microspace; and more importantly how they are influenced by the presence of the microstructure. Such understanding is critical for furthering the applications of microfluidic devices and their utilisation for heat-mass transport enhancement.

The study of microengineered devices in the presence of microstructure posseses many challenges from both a fundamental and applied research point of view. It is our belief that a complete and systematic study of such devices should involve an interdisciplinary approach that requires the use of tools and the development of new methodologies from different areas. This proposal seeks funding for a comprehensive four-year research programme into a novel synergistic approach that will combine state-of-the-art experimental techniques, sophisticated computational fluid dynamics and molecular modeling as well as advanced theoretical physics elements, never attempted before. We aim at rationally understanding, and quantitatively characterising fluid processes in microstructured confined geometries, on both the molecular/thermodynamic and hydrodynamic level, hence establishing connections between phenomena occurring at widely separated scales. As a main case study we shall consider microscale fluid separation which highlights some of the currently unresolved, yet key issues in microengineering technology, namely vapour-liquid equilibrium in confined geometries and breakthrough process (i.e. one phase invading into another). Our main findings will also be used to explore other applications where microstructures play a central role, such as microdistillation, or slip flows and droplet formation.

The work will be undertaken by a team from the Chemical Engineering Department at Imperial College London with complementary skills and strengths: Kalliadasis (Hydrodynamics/Statistical Mechanics -- Computations, Theory), Galindo (Statistical Mechanics/Molecular Dynamics -- Computations), and Pradas (Statistical/Theoretical Physics -- Computations, Theory); and a team from the Chemical Engineering Department at University College London: Gavriilidis (Experimental Microchemical Engineering and Microfluidics), Kuhn (Microfluidics, Multiphase Flows Modelling and Experiments), and Sorensen (Process Design, Microdistillation).

Potential impact
The economic and societal impact of the proposed research will be realised through the development of modelling and predictive tools for complex fluid processes in microengineered devices (MED). Such systems are key to several rapidly developing technologies in the UK's smart materials, specialty manufacturing sectors and biomedical industries. Future developments in these sectors will require sophisticated mathematical, computational and experimental techniques, as proposed here, which can contribute to many aspects, from improvements in product and design all the way to production.

The research will also lead to the development of state-of-the-art numerical methodologies for the accurate and reliable multiscale simulations of fluid flow in confined microgeometry. These codes will be of benefit to the control and optimisation of industrial processes and devices that exploit microscale flows.

Finally, the team of Investigators has a strong track record of technology transfer through close collaborations with industry, short courses, workshops and training of high-calibre researchers. The impact plan we have devised is based on a range of routes to maximise the likelihood of success and to reach as wide a community as possible: interactions with industrial partners through other projects, training of the researchers, publication in leading journals, conference presentations, provision of a website and research colloquium.